Immersion Go Storytelling platform: A content producer tool for non-linear storytelling and user profiling for anxiety driven cross-platform entertainment using facial expression and visual cognition

This proposal will investigate and develop an addition to Immersion Go: a novel content producer tool that will allow content creators to originate cross-platform formats based on the audience's level of anxiety in the face and visual cognition. From an ongoing research partnership with Teeside University, we propose that by understanding the audience through their facial physiological responses and visual cognition, we have the opportunity to create world-leading cross-media formats in the game show, children's and thriller markets. The outcome are new business models based on the behavioural type of each audience member at the individual level, and potentially for specific genre types, building greater audience retention over time.